CalibXBatt - Calibration of XCT-Automatic Defect Recognition for Battery Inspection [10050292]

This project aim to develop a calibration method for quantitative dimensional evaluation of battery internal structure with XCT, in partnership with a research partner with metrology expertise. The outcome of the project is expected to make our solution of AI-powered analysis of XCT inspection more competitive, with the possibility to offer a tracible measurement accuracy to the customers of battery industry.

The objectives of the project include:

* To develop and produce a phantom with known calibrated defects and distance.(NPL)
* To manufacture battery cell samples with the phantom insert, to get the scanning conditions as close to the real condition as possible. (UKBIC+Waygate)
* To scan the samples with XCT to generate volumetric data, and analyze the XCT data to check /determine the deviation of scanned data from the calibration data. (Waygate +NPL+UKBIC)

The deliverables will be a calibration method for the battery ADR software, which include:

1. The phantom to calibrate the ADR.
2. The evaluation process.